University of the West of Scotland and Firefinch Software Limited KTP 23_24 R3

To enhance management capability in the area of strategic market-led business development and marketing in order to de-risk and enhance business productivity.